University of Manchester & Extronics Limited

To develop, embed and exploit capabilities in emergent wireless communications technologies and associated system architecture to create a novel asset and personnel tracking solution.